Exploring unique osmoregulatory adaptations in a globally devastating insect pest

Beetles are small in size and have large surface area (relative to their volume) which makes them prone to desiccation, and yet many species can live and thrive in very dry habitats, such as deserts. It is therefore unsurprising that they possess efficient ways to regulate their water budget. Some species are so efficient in conserving water they are able to live without access to drinking water. This is true for a species known as the red flour beetle, which lives its entire lifecycle in dry flour. Such is its success at living in these conditions the red flour beetle has risen to become a globally distributed and devastating agricultural pest.

While it is clear beetles are extraordinarily well equipped to survive in dry habitats, the underlying reasons that allow them to do so are not. The main organs that control water balance in insects is known, but it appears that these organs in beetles are arranged and function in a radically different way compared to all other insects. The overarching aim of this proposal is to understand how these organs form and function.

Our project focuses on the organs that control water budget. We will determine how they function by creating an atlas of the cells they contain. This atlas, based on the types of genes that are differentially expressed between cells, will allow us to predict cell functions and provide clues to which genes are important for these functions. We will carry out similar experiments during development to illuminate the mechanisms underpinning the generation of these organs. We are able to manipulate the activity of specific genes, which allows us to understand the role of a particular gene and its product in controlling how the organs form and function, and ultimately how this effects the beetle's water budget. We will extend our analyses by comparing the flour beetle to the fruit fly to help pinpoint similarities and differences between species that will provide clues to how these differences arose during organ evolution.

The work will generate knowledge that will transform our understanding of the largest animal group on the planet, and specifically about a widespread and devastating pest species. The work has the potential to lead to novel pest control approaches.

Technical abstract
The principal osmoregulatory organs in insects are the Malpighian tubules and hindgut. The anatomical organisation and function of these organs in beetles is radically different to many other insects. For example, in many beetle species the tubules and rectum are arranged in a system known as the cryptonephridial complex, a powerful water-conserving system that recovers water from the rectum and recycles it back to the body. Further, the main function of Malpighian tubules-common to all insects-is to generate urine by fluid secretion, but the mechanisms underpinning the production of urine and its regulation are novel in beetles compared to other insects.

These novel adaptations are instrumental in some species becoming devastating agricultural pests, yet we know very little about their biology. The overarching goal is to determine how these adaptations develop and function using the model beetle species Tribolium castaneum.

scRNAseq is the ideal approach to achieve this goal. We will use scRNAseq to create a cell atlas of Malpighian tubule/CNC. This will establish cell identity and allow us to identify putative transport and control genes. We will generate atlases for mature organs, to illuminate molecular mechanisms underpinning organ physiology, and developing organs to identify gene networks that establish cell identities and drive differentiation of individual cell types. Intra and inter-species comparison of these atlases will: (i) Contribute to our understanding of osmoregulation in the largest group of animals on the planet, including that of a widespread and devastating pest species, (ii) Contribute to our understanding on the mechanisms underpinning CNC function - one of the most powerful water conservation systems in nature, (iii) Provide important new insight into organ evolution at single cell resolution, and (iv) Provide knowledge that has the potential to lead to novel pest control approaches.